University of the West of Scotland and Modo Systems Limited

To accelerate and de-risk international business expansion through the embedding of strategic marketing knowledge and expertise, enhancing both organisational and management performance in the areas of opportunity identification, ranking and exploitation.